Developing a prototype for a clinical ambient listener

We want to create an ambient listener that allows clinicians to document their patient facing consultations automatically. This will ideally allow the clinician to be more effective, remove the cognitive load associated with repetitive administrative work and ultimately reduce issues like burnout and create a workplace environment that is more sustainable. So how does this all work?

Imagine going to see a doctor and instead of facing a screen whilst they talk to you, they face you, they focus on the consultation and they don't try to do two things at once. This is something I have first hand experience of as an NHS doctor. We all know that doing two things or even three things at once can increase the potential of making mistakes, now imagine if these mistakes have a physical impact on people and imagine if you have to do this 10,12 or 15 times in a day. It really adds up. How many times would you toss a coin on those odds.

Lister creates an accurate conversation transcript which can be summarised using Ai. This can be made even better by having layers added on to fine tune the output for specialty specific referrals, a rules based system to help stream patients into appropriate pathways or integrate a documentation of the encounter into the electronic health record, maybe you want to make healthcare proactive, you can even summarise the encounter and send a patient appropriate summary to your patients instantly.